The Walkers: Psychogeographical Contours of the Smart City

This research will critically analyse the organization of the 'smart city,' an urban environment that uses technology to collect data and then uses that data to manage, monitor and improve its systems and infrastructures. These emergent data-driven technologies - far from being inherently positive or progressive - radically transform the city and have significant and complicated social, cultural and political effects. The project will produce two interconnected pieces: a creative work in the form of a literary fiction novella and a theoretical dissertation. Both research outputs critically explore questions of surveillance, data collection and the innovative forms of control operating in the digital urban space today